Determining the role of Helicobacter pylori vacuolating cytotoxin and the microbiota in the development of gastric cancer, using human gastric organoi

Project title: Determining the role of Helicobacter pylori vacuolating cytotoxin and the microbiota in the development of gastric cancer, using human gastric organoids.